WORPCLOUD Innovation

Our aim is to develop an ‘Inflatable Telepresence Drone’ called ‘InDrone’ for people with motor disabilities. InDrone will empower users to interact with other people and environments by overcoming physical barriers. Essentially, InDrone is a floating camera, microphone & speakers; making it a person’s eyes, ears and voice in another room (the user will receive live 3D video & audio). InDrone can levitate using its helium gas balloon & three covered propellers. This is completely different to other robotic telepresence devices on the market that can only venture into disabled access areas due to having wheels. The helium lightens the load, thereby increasing cost effectiveness due to reduced power consumption and as InDrone can float it can avoid obstacles on the ground, walls and ceiling i.e. climbing up & down stairs and even going vertically up. Users can control InDrone via; Smartphone App, Computer Device, Oculus Rift Headset (Goggles that allow one to see the 3D environment as if standing in the room) and EEG Neural Headset (For severe motor disabilities InDrone can be piloted via the brains neural activity). Future developments include reducing the balloon size and adding a screen so the users face can be shown.